Real Time Digital Twins for Structural Health Diagnostics

The key aims of this project are:

1-To investigate the limits of existing damage detection techniques using wave propagation.
2-To develop digital-twin models capable of generating big data sets for different damage scenarios in structures with multiple damages and joints.
3-To develop data-driven techniques for damage detection using the limited measured data and comparison the performance of these data-driven techniques with existing methods.
The approach to be followed in meeting the above aims includes:

1-Numerical and experimental simulation of wave propagation in aluminium plates with single/multiple cracks and bolted joints. MATLAB/ANSYS will be used for the numerical simulation and standard piezoelectric transducers with high frequency data acquisition will be used for the experiments.
2-MATLAB/Python will be used to generate required data for training the machine learning algorithms for the data-driven techniques.
3-MATLAB/Python will be used to develop data-driven techniques for damage detection.

The novelty of the proposed project lies in using big data generated by digital twin simulations and the development of data-driven techniques for damage detection of structures. The outcome of this project will be the development of data-driven techniques capable of extending the range of applicability of existing methods in the presence of multiple damages and joints in structures. In particular, digital twins will be used to extend the range of available data for structures and damage cases where no data from a physical structure exists. Development of such techniques could potentially save considerable maintenance cost in different engineering structures such as those used in UK nuclear power plants.